Graphene Electrode Technology for Perovskite Solar Cells (GETPSC)

In response to growing global energy needs and the urgent need to combat climate change, a groundbreaking collaboration aims to transform solar energy technology. Led by GraphEnergyTech (GET), in partnership with the Cambridge Graphene Center at the University of Cambridge (UCAM) and Taiwan Perovskites Corp. (TPSC), this innovative project seeks to develop advanced, sustainable solar modules using graphene-based perovskite technology.

Traditional solar cells rely on silver electrodes, which pose environmental and resource challenges due to silver's scarcity. This project pioneers the use of graphene, a highly conductive and abundant material, to replace silver electrodes, significantly reducing environmental impact and resource dependence.

The key objective is to create perovskite solar modules measuring 30x20 cm, achieving an impressive power conversion efficiency of 18%. Perovskite is celebrated for its exceptional light-absorption properties and potential for cost-effective manufacturing. However, scaling production from the lab to industrial levels has been challenging. This collaboration leverages UCAM's patented graphene mass-production technology and GET's expertise in in formulating solar cells compatible, carbon-based conductive inks, such as specialized graphene ink for perovskite applications.

By integrating graphene into perovskite solar cells, the project aims to enhance stability and performance while improving eco-friendliness and reducing cost. Graphene's superior conductivity and sustainability are central to elevating the efficiency and scalability of perovskite solar technology. Also, the affordability of GET's graphene inks compared to Silver makes it cheaper to produce perovskite solar cells.

This initiative represents a significant advancement in solar energy, offering a viable alternative to traditional silicon-based solar cells. The collaboration between GET, UCAM, and TPSC not only addresses the pressing issue of resource scarcity but also promotes the adoption of cost-effective low-carbon energy solutions, driving the next generation of solar technology.

In summary, this project exemplifies a pioneering effort to revolutionize the solar industry. By harnessing the unique properties of graphene and perovskite, the collaboration aims to deliver clean, affordable energy solutions that mitigate climate change impacts and contribute to a sustainable future. This innovative approach positions the project at the forefront of global energy transformation, paving the way for a cleaner and more sustainable energy landscape.